Fashion Recommendation System prototype

The Fashion Recommendation System (FRS) will use bio-inspired visual search technology to
model the relationship between outfit items worn by people in the real world. To do this, we
will ingest large volumes of data from social media, retailers own databases, and by
incorporating the knowledge from the retailers own merchandising decision. The system will
be intelligent enough to cope with a picture uploaded from a social media platform or to a
fashion blog. Our existing clients and partners are repeatedly highlighting how brands want to
leverage user-generated images from social media e.g. Instagram and Twitter pics to drive
user engagement and sales. Our research suggests that there is no product or technology in the
world that is addressing this problem in this way